Protease Purification

Biophys Ltd is an established company specialising in the development of products and processes in the life sciences.

The company has a successful track record in developing processes for enzyme extraction in the UK, Africa, South America and China for applications in food, pharma and diagnostic industries.

The company will use the TSB Innovation Voucher to access novel technologies from a new partner to further develop its innovative product portfolio.